De Montfort University and Measom (Dryline) Limited

To develop and embed a new database management system and bring ICT management in-house, improving labour efficiencies and supporti business expansion.